Mathematics

At least as early as the late 90s it was realised that a significant amount of calculus could be developed in much greater generality than what had been previously done. Indeed, it was observed that metric measure spaces are, from several points of view, the correct objects to study. This allowed to unify seemingly different approaches to the development of calculus on specific examples of singular spaces, which, at the time, had already proven useful. This includes, but is not limited to, the introduction of several notions of Sobolev spaces (most of which are equivalent) and a very satisfactory definition of differentiability (Cheeger differentiability).

Not all metric measure space support the additional structure necessary for the above notions to be non-trivial or applicable. However, they are known to be meaningful on sufficiently regular spaces (e.g. PI). In these cases, large classes of functions can be proven to enjoy better regularity than what strictly implied by their defintion.

Much less is known about converses. That is, it not always clear how regular a space has to be for a given class of functions to be regular. For example, it is known that if a space satisfies the conclusion of Cheeger's differentiability theorem for all Lipschitz functions taking values in a Banach space with the RNP, then the space must be PI rectifiable. It is also known that this is a strictly stronger condition than satisfying Cheeger's theorem for real valued Lipschitz functions. However, this is essentially all that is known in this direction.

The overall aim of my PhD can be described as better understanding these types of converses. For example, what conditions are necessary for Sobolev functions to be differentiable almost everywhere?